Superheated Steam Quality Analysis

Steamology was founded to commercially exploit the technology legacy of a successful landspeed world record attempt, to explore the potential of clean green renewable hydrogen steam.

Steamology delivers scalable and modular solutions for industrial steam heat and power, embracing the hydrogen economy, eliminating emissions, replacing fossil fuels and fossil fuel engines.

Steamology has developed an innovative hydrogen-based zero-emission steam system for steam, heat and power turbines. Its technical team has been working together for ten years on superheated steam engineering, with a focus on developing clean, energy-dense hydrogen and oxygen fuelled steam.

The closed loop or open loop steam system is emission free. Combustion of hydrogen and oxygen in Steamology's steam generators creates high energy steam producing zero carbon, no NOx, no SOx or particulates in a repeatable cycle.

Zero emission steam is utilised:

* Industrial heating replacing fossil fuelled commercial boilers in a wide range of sectors such as laundry, distillery, Food & Beverage and pharmaceutical.
* Driving an impulse turbine connected to mechanical and electrical drive applications.

Exhausted steam is recycled to the steam generator. Steamology high torque turbines are compact, robust, reliable with few moving parts, suitable for static and transport applications, particularly in the power range 250kW-1MW.

The patented steam generator is core technology for these large-scale decarbonisation applications.

Steam quality measurement devices typically only measure saturated steam with a very low level of dry steam.

Steamology steam generators rapidly deliver steam in a wide range of quality and quantity that is distinctly differently to traditional fossil fuelled boilers

It is perhaps unsurprising that traditional steam measurement devices are either cumbersome sampling devices or measure only a narrow band of dryness.

Steamology steam generators already operate with good performance, the team have limited means of understanding the precise quality and dryness of steam being generated across the operating range and are currently only able to infer dry and superheated steam qualities across the range of pressures capable of up to 46bar with saturated steam at ~250°C and typical superheated dry steam up to 400°C.